Trader Platform

TMT First has developed a suite of server based software tools that enables it to analyse the
potential faults with new and second hand mobile phones. We believe that we can offer (via a
new trading platform) fully graded mobile phones and realise the full economic value of those
phones. We are seeking TSB funding for a Proof of Market project to determine the business
opportunity for our technology and how best to exploit it.